BOLT-2-WAVEHUB

The project, which is supported financially by the government-backed Technology Strategy Board, will through a combination of applied researchmodeling, laboratory testing and full scale field trials develop methods and principles for safe and efficient operation of marine renewable devices. Field trials will focus on utilizing theFred Olsen wave energy device of the “BOLT” design; a smaller version of this device has previously been successfully tested at sea for more than a year. As part of the project a full scale unit capable of operating and producing electricity at the Wave Hub site in Cornwall will be designed, manufactured and then tested at sea. The planning, preparation and monitoring of the device will be undertaken by the University of Exeter; which already has lot of experience with sea trials and marine monitoring along the Cornish coast. The project has a strong focus on developing cost-efficient systems, methods and procedures; both for later full scale, large volume manufacturing and for the installation and operation phase. The project participants have been chosen to bring a combination of varied experiences from renewable energy and marine R&D and operations, design development and manufacturing skills to the table.